Transition metal-free enantioselective synthesis of amino acids

The project is devoted to the study of new transition metal-free addition reaction. The project is focused on three main aims:
1. Expanding the scope of the reaction and studying the limitations.
2. Development of the catalyst to provide asymmetric addition.
3. Experimental and computational mechanism study.
The developed approaches can be applied to the synthesis of various aspects of drug design. The deep understanding of the mechanism would allow to rationally design the catalyst. The project stems from the promising preliminary results and is perfectly suitable for PhD studies.